Terrace Metrics MVP2Platform

This project will improve the functionality and usability of the MyMynd Behavioural Health platform so that it is able to respond to the growing mental health needs of the UK population following the Covid-19 pandemic.

As a result of the Covid-19 crisis, we are likely to see increased mental health burden in society. 50% of adult mental illness starts before the age of 14 and 75% before the age of 24, suggesting proactivity in childhood can have a significant impact in reducing issues in adulthood. With nearly half of adult's reporting mental health issues, yet only a third being diagnosed; proactive assessment can improve identification of those who need clinical support for early intervention and drive prevention through improved understanding.

The MyMynd approach, using clinical and non-clinical tools to assess and then support the management of incremental improvements in behavioural health has the ability to support pupils in schools; students in colleges/universities; and employees in the workplace to understand and then improve their current mental health and wellbeing.

Through our easy-to-use tool we will be able to provide a non-clinical holistic view of someone's behavioural health (risk and resilience) guiding them to make improvements where necessary and improving the effectiveness of referral for clinical support where necessary. With this investment, we will be able improve and enhance our platform based on the feedback from our early successful pilots and help individuals and their families to better understand their behavioural health.

This project will enable us to enhance our platform so that we are better able, post Covid-19, to launch and scale rapidly to meet the increasing mental health needs of society.

The subsequent extension for Impact funds will help us to update and extend the existing content, curated for and then presented to users of MyMynd, improving the resources available post-assessment for users of MyMynd and preparing the legal documentation to enable us to start commercial pilots.

The initial project scope helped us to update our early MVP and create a market ready product which is a greatly improved MVP that we can now confidently test in the market.

The Extension for Impact funds will accelerate the impact and effectiveness of MyMynd, improving the product for our pilot customers and users and providing us with the legal and data protection foundation to commence commercial pilots .

The additional support will allow us to improve the post-assessment curriculum and resources made available to users based on their identified needs, resulting in a significantly more accessible, useable and engaging experience; improving the targeted bespoke information/resources presented post-assessment, ensuring individuals are better able to manage identified risks and improve the their mental immune systems (resilience).